Maintaining crop storage conditions whilst reducing CIPC shoot suppresant

Much of the UK potato crop enters cold storage to enable year round supply. Chlorpropham (or CIPC) is widely used as a sprout suppressing agrochemical applied to stored potatoes.

Improved air circulation brings with it the potential to reduce dosing levels of CIPC required to achieve sprout supression.

Our idea is to introduce CFD modelling of the stored crop to model and optimise airflow, leading to a reduction in the levels of CIPC required.